Novel Optimisation and Prediction models to dramatically grow and expand flight-free travel

Byway offers flight-free holidays that take travellers away from the crowds by train, bus and boat, and is on a mission to build a world in which flight-free holidays are mainstream. We aim to accelerate the transition to sustainable leisure travel, drawing tourists away from airport hubs suffering from over-tourism to the wonderful places in between, boosting local economies.

While current ground-travel route planners like Google Maps and Rome2Rio optimise for speed or cost, we optimise for experience. We dynamically package multi-modal ground transportation with personalised experiences and accommodation in a way that's never been done before, creating custom package holiday options built around customer preferences.

This project will develop new innovative tools to add automation steps and additional customisation to our process, whilst still offering itineraries built by our in-house slow-travel experts using their deep regional knowledge.